The spatial dynamics of waste and resource efficiency

Codbod is a cloud based environmental data and reporting platform for SMEs. It uses mapping as a means of organising data on waste, water, emissions, energy and other environmental metrics. The Innovation Voucher has enabled us to develop the spatial analysis and mapping functionality.